Remote Monitoring and Condition Based Maintenance of Power Electronics in Critical Energy and Transport Infrastructure

"Remote Monitoring and Condition Based Maintenance of Power Electronics in Critical Energy and Transport Infrastructure"

Amantys will conduct a feasibility study, based on its proprietary power semiconductor junction temperature (Tj) estimation technology, to adapt existing techniques and develop new algorithms to enable a robust method of monitoring the condition of power electronics in converter stacks. This will enable remote monitoring of the condition of critical infrastructure assets such as the converters in off shore wind turbines or in rail traction systems and enable early predictive maintenance, reducing catastrophic failures and maximising up time of the assets in question.

Societal benefits will include reduced cost of ownership of the assets, overall reduction in carbon emissions and greater resilience, particularly important in times of crisis.

The project outcome will be CM algorithms validated using pre-existing data on modified existing hardware. The solution will be "ready to lab validate" at TRL 6/7 enabling rapid commercialisation.

The Project is ready to benefit from an extension that will enable lab validation using deliberately "aged" and "degraded" semiconductor modules as a precusror to beta testing the capability with a customer from the target market verticals. Amantys also propose to examine each market, the roadmap to integration/adoption and ROI, working closely with an identified, "early adopter" to help accelerate the initial use.